Controlling Exciton-Spin-Phonon Coupling in Multi-Resonant Fluorescent Molecules (ESP-MR)

Multi-Resonant Thermally Activated Delayed Fluorescent (MR-TADF) molecules are a new class of luminescent materials based on an
alternating nitrogen/boron framework. MR-TADF molecules show two distinct photophysical properties compared to conventional
fluorescent molecules: 1) extremely narrow emission bandwidth, 2) fast exciton spin-flip process. These properties make them ideal
candidates for next-generation emitters for vivid and energy-efficient OLED displays. Since MR-TADF is a new photophysical process,
our current knowledge on the origin of their narrow emission and spin-flip process is limited, making it difficult to design new MRTADF
molecules with desired emission properties. In this proposal, we aim to unravel the exciton-spin-phonon coupling of MR-TADF
molecules to fully understand the MR-TADF photophysics and design new MR-TADF molecules to develop high-performance OLED
devices. The research fellow's expertise in MR-TADF materials and device fabrication will synergize with the host group's expertise in
ultrafast spectroscopies, fostering an effective collaboration.